SIINN- nanoIndeEx

NanoIndEx will determine personal exposure to MNMs and thoroughly investigate the possibilities of personal monitors and samplers. Those samplers and monitors, identified as suitable for assessing personal exposure to MNMs will be scrutinized in laboratory and field studies to study their accuracy and the comparability of the different samplers and monitors and to search for possible correlations between metrics. As part of this work sampling strategy guides will be developed which will include details of data collection and statistical analysis protocols.